Uncovering mechanisms of attentional control by tracking preparatory states in real time

Our perception of the outside world, and the way that we interact with external objects and events, is not just determined by incoming sensory information, but also by our expectations and intentions. We are not merely passive recipients of perceptual signals - very often, we are already prepared for what to expect and for what will be relevant in a given situation. Being prepared allows us to deal with our environment more effectively, by focussing our attention on what is important, and filtering out other information that can be safely ignored. It is obvious that preparation is one of the most important aspects of human cognition - it shapes our conscious experience and guides our interactions with the world. However, we still know very little about how we prepare for upcoming tasks. The reason for this is that the activation of preparatory states is an internal mental phenomenon that usually takes place in the absence of any directly observable behaviour. Such states are therefore difficult to assess with the conventional performance-based measures of experimental psychology.
In this project, we will measure preparatory states directly, while they occur, by recording brain activity (EEG) from observers when they prepare for upcoming visual search tasks. In these tasks, they have to search for a specific known target object among multiple irrelevant objects (distractors). They can prepare for search by activating a mental representation of this target object, which will then help to guide their attention to the target when it appears. We have recently developed new methods to measure such preparatory "images in the mind" directly, at the moment when they are activated, and to track these activation states in real time. We can therefore now directly observe when preparation starts and how it changes across time. We can also determine the content of such preparatory states. For example, when we prepare to search for our mobile phone on our cluttered desk, do we activate a mental image of the whole object, or just a specific attribute of this object, such as its colour or shape? Can we control the content of what we prepare for, and deliberately employ different preparation strategies in different contexts? For example, do we prepare more effectively for task goals that are motivationally relevant, because they are associated with a higher reward? How quickly can we change preparatory states affected when task goals suddenly change? Importantly, we will also investigate links between preparation and failures of selective attention. We often fail to find what we are looking for, or attention can be distracted by irrelevant objects and events. By comparing preparatory states measured on an occasion where subsequent attentional selection operates efficiently and on an occasion where it does not, we can find out how fluctuations in preparedness produce different behavioural outcomes.
The question how we prepare for currently relevant objects and events is important for psychological theories of selective attention, and our research will therefore have important theoretical and conceptual implications for attention research. Although this project focuses on basic research questions, it is likely that in the longer term, the insights from this research will also become relevant for more applied questions. A key feature of life in modern technologically advanced societies is the ubiquitous competition between multiple sources of information, which result in permanent demands on attentional object selection and choice. New insights into the nature of preparatory states and how these states determine what we attend to and when has clear practical implications for areas as diverse as parenting, education, workplace design, and economic decision making, and may also offer new ways of investigating deficits of attentional control, such as ADHD.